Glyndwr University and Brother Industries (UK) Limited

To increase recycling returns, reduce costs, influence NPD and become established as a Consumer Behavior Research hub for Europe through consumer psychology and culture change.